Oppen BIM Level 3

High capacity computer animation and information modelling to educate constructors will maximise the delivered benefits of highly innovative and widely applicable building solution, known as Öppen. Öppen offers cost, quality, speed, flexibility and sustainability advantages across a wide range of building types including offices, laboratories, health, schools, defence and residential apartments.